Sustainable Geotechnical Solutions to Gully Erosion and Mass Wasting Geohazards in South-Eastern Nigeria

Land degradation crisis is a major challenge globally. In Nigeria, this can be manifested by widespread gully erosion, which could be a result of the presence in abundance of problematic lateritic and other erodible soils characteristic of the tropical region. Gully erosion is soil-destructive, and goes with rapid detachment of topsoil and subsoil by runoff, and their transportation. This process results in the formation of deep, steep-sided channels (gullies) sometimes exceeding 2 metres in depth. Unfortunately, the factors accelerating gully erosion, and its mechanisms are less understood and hence there is little advancement in the approaches to reduce or combat it. This research aims to utilize physical and numerical modelling, as well as machine learning approaches to investigate mechanisms and factors of gully erosion initiation and development in Nigeria and tropical soils generally. The research will hugely contribute scientific knowledge and sustainable development goals through environmental protection, and soil conservation and protection - the soil being probably the most important natural resource.